AlCoVes - Alumotor for Commercial Vehicles

The vision for the AlCoVes (Alumotor for Commercial Vehicles) is to demonstrate a highly-innovative traction motor that meets vehicle and package requirements for BEV LCVs, at lower cost than current technology, with reduced life-cycle impact and a domestic supply chain

The motor technology being developed presents a disruptive approach, enabling high speed and power density, while also removing rare earth or other magnetic materials. The increased power density enables volume and mass reduction, improving vehicle efficiency. By eliminating non-conventional materials, our motor is suitable for manufacture within the UK without reliance on materials that are subject to price volatility, or subject to manipulation or restrictions from foreign governments. This drives the price of motors down, whilst also reducing the lifecycle impact of the motors.